Functional analysis of phosphyatidylinotol transfer protein in Vivo

Technical abstract
In order to detect and respond to changes in their environment, animal cells have to signal these changes from the surface to the interior of the cell. These changes include the detection of light, smell, sound, temperature and vibrations. This process is referred to as signal transduction and is essential for an animal to survive successfully in its environment. Signal transduction consists of a number of chemical reactions involving the organic constituents of the cell membrane. Our work is aimed at understanding the control of a very important component of these chemical reactions. The ultimate use of our understanding of normal animal physiology is that the findings should help us treat animal/human diseases in which these chemical reactions are defective and hence improve the quality of life for such individuals. Examples of such diseases include hereditary blindness and deafness.